Youtilily | Empowering consumers in a disengaged market

Youtility is developing an innovative web-based platform to aggregate consumer utility data into a single and secure platform. During the project Youtility will undertake research and testing of new proprietary engagement technology to empower consumers in a disengaged market, increase competitiveness amongst providers and have a dramatic cost saving impact on users particularly the 4.5m consumers (17% of UK households) affected by fuel poverty. The UK Government estimates that 9.5m households could benefit from potential savings worth £2.9bn p.a. if consumers were on appropriate energy tariffs - this situation is not unique to the energy sector, with cost and consumption savings achievable across other markets (e.g. telecoms, insurance, media etc.). Behavioural efficiencies by consumers in Europe could save £1.8bn and 12 terawatt-hours of energy p.a. Governmental and regulatory pressure to reform the UK domestic utility market, alongside greater access to consumer data (through Smart Meters and the development of service provider APIs), as well as providing time constrained consumers with easy access to information are all conducive to a breakthrough in the way consumers manage household utility consumption and engage with providers.